Pilot Plant for Cell Management System (Power Electronics)

**Project Summary**

This SuRV project is focussed on the development and validation of a pilot production system for the manufacture of our Cell Contacting and Management System product.

The CCMS product is an integral part of the power electronics system in battery electric vehicles, providing electrical connectivity and utilising an array of sensors and other surface mount electronics devices to monitor the performance and safety of batteries.

The production system will be validated by the manufacture of product for B and C Sample approval in ongoing NPD collaborations with our OEM clients. It is anticipated that successful outcome of the project will result in serial production nominations for new BEV models launching in the period 2024-27\.

A key deliverable from the project is a System Analysis and Scale Up report describing a Roadmap to mass manufacture, providing confidence to investors in the subsequent rapid and large-scale investment in manufacturing facilities.